Clean Break: Women, Theatre, Organisation and the Criminal Justice System

Clean Break was established in 1979 by two women serving sentences in HMP Askham Grange. Over the past four decades, Clean Break has become an internationally recognised theatre, education and advocacy organisation that puts the stories of women with experience of the criminal justice system centre stage.

Clean Break has had distinctive phases of organisational practice. From 1979-1986, it was a collective of women making theatre informed by their experience of incarceration. From 1986-1996, Clean Break became an Arts Council England funded organisation with a hierarchical management structure, commissioning arts professionals to develop work for and about women with experience of prison. For the following two decades, 1997-2017, Clean Break established a women-only purpose-built theatre and education centre in Kentish Town, London, pioneering a unique education programme for women with experience of the criminal justice system. In 2018, after considerable consultation with stakeholders and partners, Clean Break embarked on a new phase of organisational practice, with a less hierarchical management structure, explicitly integrating women who have had experience of the criminal justice system ('Members') across all areas of its practice. Clean Break's working organisational model is highly unusual, with leadership management that has embedded processes of consultation and engagement with all stakeholders. Centrally, Clean Break has largely been run for the last 40 years by women for women (although not explicitly 'as' a feminist organisation). Further, in workplace literature terms, it uses an unconventional form, theatre-making, to engage with employers, policy makers, the criminal justice system and arts organisations. Whilst there is industry acknowledgement of the significant impact of the company's distinctive leadership and contribution within theatre and criminal justice (NPC, Tonic Award 2018), there has been limited academic engagement with Clean Break in Theatre and Performance Studies (Walsh, McAvinchey), Criminology (Merrill & Frigon). To date, there has been no consideration at all of this work within Employment Relations or Organisation and Management Studies. The upcoming 40th anniversary of the establishment of Clean Break, and its simultaneous change of operating model, provides a critical moment to assess the company's significance and contribution to new understandings across four distinct areas of focus: contemporary British theatre; feminist organisational practices and implications for employment relations and management studies; women's gendered experience of the criminal justice system; and popular criminology and wider public engagement with women, crime and social justice.

The research will be carried out through:
- Interviews with Clean Break staff and Members, past and present; artists (writers, directors, lighting designers, actors); stakeholders in theatre, the women's sector, criminal justice and organisations which have employed Clean Break Members.
- Archival research. Clean Break has records from 1979. The V&A holds ACE materials from 1980s. CB associates have agreed to share personal archival material.
- A regional tour of the play Sweatbox (Chloe Moss), performed by 3 Clean Break Members in a decommissioned prison van, a catalyst for public engagement through after-show discussions and workshops with 10 university partners.
- Observation of organisational practices e.g. Board meetings, senior management meetings, meetings with partners in theatre, criminal justice, HE and women's services, rehearsals, public events.

Research outcomes will be disseminated through a series of publications, academic symposia, public talks and podcasts with widespread reach and long-term impact, including: a monograph; 3 peer reviewed journal articles; 3 conference papers; an exhibition (developed and toured in two stages); 10 seminars; 1 conference; 6 podcasts; project website.

Potential impact
This project will reach a broad range of stakeholders in arts and criminal justice; theatre; prisons, probation and rehabilitation; organisations in the voluntary sector, supporting women with experience of the criminal justice system or those considered at risk of entering it; a wider public audience.

1. Organisations and individuals in arts and criminal justice. The National Criminal Justice Arts Alliance (NCJAA) is an Arts Council England (ACE) funded national advocacy organisation with over 900 members including prisons, health agencies, arts and voluntary sector organisations as well as individual artists, academics and professionals who work in arts and criminal justice contexts (prisons, probation, resettlement). The NCJAA is a project partner, committed to supporting the research and the dissemination of its findings across its membership. The NCJAA is managed by Clinks, an umbrella organisation that supports voluntary and community sector groups working with offenders and information about NCJAA events/research/training is shared with Clinks members through its newsletter. NCJAA will disseminate findings through its website and the NCJAA and Clinks newsletters, which reach 3700 and 12,000 recipients respectively.

2. Policy makers in arts and criminal justice. The NCJAA also has a strong relationship with government agencies: the NCJAA Arts Forum is a tri-annual meeting chaired by the Ministry of Justice where the NCJAA provides the vital link between government, policy-makers and practitioners. Other Arts Forum attendees include Arts Council England, the Youth Justice Board, the Department of Business Innovation and Skills and the Department for Culture, Media and Sport. As a project partner NCJAA is in an excellent position to support the dissemination of the research findings directly to policy makers. Additionally, Dr Richard Ings at ACE has scoped arts and criminal justice activities nationally, advising on policy making in this area. Dr Ings has worked with the PI on previous research projects and will contribute to seminars across the research programme.

3. The voluntary sector, particularly the women's sector working with women with experience of the criminal justice system or who are at risk of entering it. Women in Prison is the leading national organization that supports women within or at risk of entering the criminal justice system and campaigns for radical change in the justice system. It recently published The Corston Report 10 Years On: How Far Have We Come on the Road to Reform for Women Affected by the Criminal Justice System? (2017) assessing government actions in response to the reports 43 recommendations for women-specific criminal justice reform. As a project partner, Women in Prison will participate in the research and disseminate the findings across its national network of voluntary organisations working in the field.

Three regional training events (Leeds, Warwick and London) will disseminate practical skills and facilitate knowledge exchange with artists and professionals working in criminal justice, community development and the voluntary sector.

4. Theatre Management - we will share the finding the Independent Theatre Council, Equity and Tonic Theatre networks.

5. Women with experience of the criminal justice system will participate in the research and gain further skills, employment and professional networks through it.

6. A wider audience will also have access to the research through public performances of Sweatbox, post-show discussions, the touring exhibition and 6 podcasts, distilling strands of the research activity. These will be advertised on Clean Break's social media averaging 20,000 visits a month to its website, NCJAA, Women in Prison. We will also explore print and broadcast media coverage with BBC radio (we have excellent connections with producers) and through our university communications departments.